On demand entangled photons for quantum applications

The interactions between light and matter have been studied extensively and were an important factor in the first quantum revolution resulting in LED's and laser technology as we see today. A particularly exciting area of study is the generation of entangled photon pairs (EPP's) as their prospects in quantum computing, sensing and communications are extremely promising. Here we want to increase the efficiency of the EPP production process, by enhancing the second order non-linear interactions in 2D materials, and using the photonic Moiré superlattice, a newly emerging technology, to localise the light field and increase the effectiveness of the light-matter interaction. This is expected to generate EPP's at efficiencies several orders of magnitude greater than that of the current state of the art technology used, without the requirement of phase matching due to the vanishingly small length of a 2D crystal . This project is also working with the University's partners at the national University of Singapore.